Motorcycle Front Wheel Electric Drive & Regeneration

This project aims to develop a prototype aerodynamic electric motorcycle incorporating a front wheel kinetic energy recovery and deployment system. Whilst common in hybrid and electric four wheel vehicles, a comparable system to date hasn't been incorporated into mainstream motorcycles. The main reason for this is the limitations presented by the prevalent motorcycle design.

Building upon our patent pending concept, supported by Niche Vehicle Network and Advanced Propulsion Centre, the integration of this range extender is only possible due to the front end stability benefits gained from the concept.